Technology solutions to monitor activity for in-patient stroke rehabilitation.

In-patient rehabilitation settings can be a challenging environment to promote activity. Truly understanding how active individuals are could have a significant impact on the care and advice given in this setting and help achieve the intensity and frequency of rehabilitation required for meaningful improvements, as per the latest clinical guidance. There are many technological solutions for how we could monitor activity, but it is not yet clear what combination or specific device would be most suitable and meaningful for an in-patient rehabilitation setting. The potential for developing new activity monitoring devices or software is significant and companies, such as Footfalls & Heartbeats, are interested in further collaboration. This PhD will therefore explore the technological solutions for monitoring activity in an in-patient stroke rehabilitation setting. Following a thorough review of the literature, the project will focus on either the utilisation and clinical testing of existing technological solutions in this novel environment and patient population or develop a novel solution with an industry partner that will be acceptability tested in the in-patient setting.